ATLAS Upgrade - Top Up Grant 2020

This grant is for an incremental top up for 3 months of full time work (equivalent to 0.25 FTE over 12 months) for the named electronic engineer who is carrying on the research. This funding is a pre-agreed allocation of time to the named electronic engineer for the IPMC firmware development task and it is an agreed spend of the working allowance for the currently funded UK project.